Tradition in Early Modernity: romanticism, nationhood and the invention of the 'English' house, 1780 - 1840

Tradition in Early Modernity will examine the invention of traditional 'English' domestic architecture in the late eighteenth and early nineteenth centuries as a counterpoint to, and refuge from, early modernity. The project aims to establish the impact of romanticism and picturesque theory across the built environment, the spectrum of English (excluding Scotland, Ireland, Wales) domestic architecture including the anonymous and everyday. The project will tease out the theoretical, formal and cultural threads that precipitated the invention of the traditional 'English' house and will seek to assess its impact upon the English built environment. Prior to nineteenth century pan-European national historicism, the Arts and Crafts Movement and twentieth-century inter-war Mock-Tudor, traditionalism in British housing design first emerged out of the architectural theory and design practice of national romanticism and the rural picturesque: 'a manifestation of the nation's coming to being as a system of cultural significance within modernity' (Bhabha, 1990). These intellectual movements responded to the Enlightenment's universalist progressive rationalism and the social and environmental changes of the agricultural and industrial revolutions, rural flight and urban growth, through a new cultural reverence for a notional rural past as a place of national identity. In architectural design, this romantic conception of nationhood was (is) represented through the reproduction of the forms, materials and construction details of traditional rural buildings. The picturesque celebrated the irregularity and variety of vernacular buildings and took an amoral aesthetic pleasure in scenes of rural poverty and material decay (Macarthur, 1997). Proto-romantic English theories of the picturesque such as Udevale Price's Essay on the Picturesque sought to emphasise the specific aesthetics of place, including local building traditions, over universal, European, standards of taste. British National Romanticism further emphasised the significance of place in the formation of cultural identity and looked to rural folk traditions, including cottages, mills and farmhouses, as a source of inspiration and place of salvation (Curran, 2007; Porter and Teich, 1988). Modernity and tradition were fused in a set of complex interrelationships characterized by ambiguity and fluidity and tradition has subsequently maintained a presence within post-romantic modernity; what Ananda Roy has described as the 'corrupting impact of history upon modernity' (Roy, 2000). Tradition can be better understood not in terms of opposition but as a creative, adaptive and reflective process within modernity (Asquith and Vellinga, 2006; Bronner, 2006). Tradition in Early Modernity is an original interdisciplinary research project that will draw upon literary studies, cultural theory, vernacular (folk) studies, and architectural and design history; cross-referencing contemporary critical writings on tradition, identity and place with eighteenth/nineteenth century primary sources within a fieldwork-based historical study. Research will be divided between the archival study of treatises and pattern books at the British Library and field studies of extant houses (with particular reference to the South West which saw extensive estate and early suburban villa building activity in this period; to be compared with suburban villas of early industrial northern cities). While including the works of relevant architects it is a study of the invention of an 'English' domestic architecture not a conventional canonical study. The project will link current research on the eighteenth (Design History, 2009) and twentieth centuries (TDSR and JAE, 2009) and bring to fruition the wider project: Tradition in Modernity, 1700 - 2000.\n

Potential impact
Through collaboration with heritage sector practitioners and government agencies throughout the development and implementation of the research, the range of outputs (reports, journal papers, conference) will be specifically tailored to reach beyond academia and benefit professionals within the heritage sector and the historic built environment, and will inform and contribute to regional and national heritage management practice and policy (conservation architects, planners, policy development, building developers, museum curators, historic building inspectorate): \n\nArchitectural heritage industry audience through publication of 8000 word-length article in leading research journal in the field: Design History and/or Architecture History: 2011/12.\n\nNational impact on government heritage bodies (English Heritage) through production and dissemination of 'advice notes' (2000-words) on the identification and interpretation of romantic-picturesque architecture (to be developed in collaboration with English Heritage (West of England): 2011 onwards.\n\nRegional impact through dissemination of research to National Trust South West using close links with the National Trust South West through the MA Eighteenth Century programme (scholarship scheme for NT curatorial staff, dissertations supervised by curators at NT properties). A short report will be distilled from the survey work and archival research on the National Trust's late Georgian estate housing in the South West: 2000-words): 2011 onwards.\n\nLocal community impact at Mount Edgcumbe (Plymouth City and Cornwall County Councils) through production specific building report (2000-words), incorporating advice on interpretation and presentation, for romantic/picturesque buildings on the estate (based on survey work): 2011 onwards.\n\nNational and regional heritage professionals: convening The Vernacular in Architecture conference, Plymouth, June 2011 (call for papers to be issued in March 2010). The conference will include a session on theme of 'Tradition in Modernity'. The Intention is to publish proceedings with an introductory essay: 2012.\n\nInternational impact as the research will inform ongoing advisory work and reports produced for the international World Monuments Fund (New York).\n\nTradition in Modernity, 1700- 2000: proposed research on early modernity will form part of a larger study to be released to an international audience through publication of book: 2012.\n